Electric Thames

Today, the vessels, docks, and ports operating on the Thames run mostly on fossil fuels, but this is changing as the river's economy decarbonises. There is limited understanding how this shift will affect the electricity network.

Working together with stakeholders across marine and energy industry, we will map out the future of maritime transport in the central Thames area and explore the potential benefits of Boat to Grid (B2G) charging. The outcomes will shape a whole system planning framework for our waterways, offering insights for decarbonisation and electrification that can be replicated across Great Britain.